Engineering Employee Engagement

This proposal is about moving proven bespoke management consultancy methods and tools onto digital platforms, to enable JMG Focus On Talent to lead the world in engineering digital transformation for corporate entities at a personal, organisational and cultural level.